Peri-urban strategies for sustainable surface water management

The PhD project is a collaboration between Newcastle University and Newcastle City Council (NCC) in response to their proposed Town Moor Surface Water Alleviation Scheme (SWAS) looking at controlling and managing rainfall that falls on the Town Moor to reduce its impact on communities. The scheme is the first of several areas identified in Newcastle's City Centre Surface Water Management Strategy (CCSWMS) - potentially one of the biggest surface water flooding projects nationally - which aims to better protect the whole city centre from multiple sources of flood risk. This SWAS is a first step in the strategy which has strategic partnerships with the Environment Agency and Northumbrian Water Ltd. Arup produced the CCSWMS in 2022 and will also be an informal stakeholder in this project's contribution to Newcastle Blue Green City scheme objectives.
The student will identify and investigate the role of Green Infrastructure approaches to mitigating the contribution of peri-urban areas (i.e. rural-urban landscapes around cities) to surface water flood risk in urban centres. Such areas offer an untapped opportunity to explore innovative, nature-based solutions to challenges facing increasingly urbanised environments. A critical component of the project will be to evidence impact through a combination of novel monitoring and observation-based modelling. This is key to ensuring the success of the SWAS as well as in providing much needed confidence for the wider uptake of these approaches 'From Newcastle, For the World'.